Innovation Voucher 12

An external expert will be able to provide design and technological assistance to adapt existing crowdfunding platforms and donor data analysis for the civic space. The result will be a substantially more targeted and impactful civic fundraising platform for local communities.